Techno-economic feasibility assessment of CO2 capture and utilistation from cement manafacturing

Decarbonising heavy industry is now seen as essential to meet the climate change target of limiting global warming to 2C since pre-industrial times. To achieve deep decarbonisation, carbon capture and storage (CCS) is required and, in areas where there is no storage capacity close by, the conversion of CO2 to added-value products needs to be considered. The project will evaluate the technical and financial feasibility of different process scenarios for carbon capture and utilisation (CCU) from lime and cement manufacturing, one of the largest CO2 emitters globally. Towards this aim, the project will include: A market analysis to identify the most promising CCU products within the UK region Evaluation of available CO2 capture and conversion technologies to target products Development of new process and cost models to determine the most cost effective options and set design targets to achieve economic feasibility Techno-economic assessment (TEA) is a valuable tool for assessing the economic viability of new technologies and it is widely used in industry to optimise existing processes and explore new technology options. PhD Engineering graduates with TEA experience are highly sought by both industry and academia; thus, they have a wider range of employment options upon graduation. You will join an established research team within the Low Carbon Energy and Resources Technologies Research Group (Faculty of Engineering) which is world renowned for its high impact research on CCS, CCU and biomass/waste utilisation.